Development of a point-of-care, non-crossreacting Zika diagnostic test

At the start of 2016, Zika virus hit the headlines with an outbreak in Brazil far larger than any seen before, causing a huge rise in the number of children born with smaller than average heads and other abnormalities. As this virus is relatively recent, there are very few diagnostic methods of detecting the disease it causes, and most of the currently available ones can’t tell the difference between Dengue Fever and Zika. We intend to use our unique Zika virus products to develop a quick and easy test for Zika virus that does not show a false positive reaction with Dengue virus. By developing a test that works like a pregnancy test, we hope to provide reassurance to millions of mothers-to-be who live in tropical countries and want to start a family without the fear of birth defects.